NeurAssist- An innovative AI-based neuro-imaging platform that assists clinicians with unbiased AI predictions and analytical tools.

In 2021, more than one fifth of the EU population was aged 65 and over, and the proportion of people aged 80 or over is projected to be more than double by the year 2100 (Eurostat). This naturally increases the prevalence of age-related neurological disorders such as dementia and Alzheimer's disease. For instance, someone in the world develops dementia every 3 seconds. There are over 55 million people worldwide living with dementia in 2020\. This number will almost double every 20 years, reaching 78 million in 2030 and 139 million in 2050 (WHO).

According to a study conducted by the Johns Hopkins University School of Medicine and appearing in Diagnosis, data confirm that an inaccurate diagnosis is the No. 1 cause of serious medical errors. The risk of misdiagnosis lead to excessive medical costs for the patients. For example, Vascular dementia patients who were previously misdiagnosed had, on average, 40%--143% more inpatient days, 45%--79% more ER visits, 19%--48% more outpatient/physician visits, 61%--221% more skilled nursing facility visits, 13%--56% more home health care days, and up to 44% more claims for durable medical equipment per year, compared with patients correctly diagnosed. (2015, Craig A. Hunter, et)

The rise of machine learning has unlocked new ways of analysing structural neuroimaging data, including brain age prediction. (2021 Elsevier B.V.) However, we identified opportunities to improve the current technologies. The project NeurAssist is an AI-based innovation that aids neurology clinicians with predictive diagnostics and visual analytics for the identification of pathological brain biomarkers, prediction of disease and support data interpretation using state-of-the-art approaches in machine learning.

NeurAssist will strengthens the accuracy of interpretation of patient's neurological conditions, and it improves the predictive accuracy for the doctors and medical professionals to make correct diagnosis more often. In addition, it enhances transparency, unbiased and interpretability via explainable AI algorithms for visualisation, which helps the doctor to understand why the patient has a particular condition. It can reduce medical costs by reducing the rate of misdiagnoses and getting the faster results to the patients- the improved diagnosis results, early diagnosis to neurological conditions.